Revolutionary Electric Vehicle Battery (REVB)

The Revolutionary Electric Vehicle Battery (REVB) project aims to develop a revolutionary Lithium Sulfur (Li-S) vehicle
battery and Battery Energy Management (BEM) system which will provide breakthrough improvements in energy density,
cost, range and safety of electric vehicle batteries and put the UK in a world leading position to exploit this.
The project intends to double the rate of improvement of the Oxis Li-S battery, by developing and embedding a model led
R&D culture within Oxis, using a deep understanding of the underlying science which will be developed with Imperial
College to inform product development at Oxis. It is a proven approach within other sectors (such as crash testing) within
the automotive industry, but rarely adopted by battery developers. The project will also develop a battery energy manager,
working with Lotus and Cranfield, in order to be able to push the chemistry to its limits and achieve 400Wh/kg cell energy
density with practical cycle life and performance metrics. The output of the project will offer a battery system for automotive applications that can not only store more energy than today's technology but can also harness significantly more of the that
energy, resulting in a compound improvement for next generation Electric Vehicles.

Potential impact
Lithium Sulfur technology differs significantly from conventional Lithium Ion battery chemistries which use lithium compound
cathodes and release electricity by the ions moving from the cathode directly to the anode, generating around 3.6V. Li-S
contrasts by using a pure lithium anode, a carbon/sulfur cathode and a complex electrolyte. Unusually the electrolyte is
where the majority of the electrochemical reactions take place, yielding a nominal cell voltage of 2.1V. Carbon is required in
the cathode because sulfur is naturally an electrical insulator, it can hold charge but carbon is needed to access it. Due to
the extremely low atomic weight of lithium and sulfur, the theoretical energy density of Li-S is five times higher than Li-ion at
2700Wh/kg. Li-S also has an added safety benefit that it internally creates an insulating passivation layer of lithium sulfide
when punctured, this behaviour can prevent thermal runaway at temperatures below 938C, at which point the insulating
layer melts.